Remote Control

Our work is multi-platform and cross-sectoral, fuelled by a belief in the intrinsic value of arts practice and its potential to deliver a range of educational, economic and social outcomes. To evolve this we are creating a transformative white label platform which revolutionises digital audience engagement and is designed to explore the unique relationship between physical and remote live audiences. Through the online platform, remote audiences will have digital influence over the performance and physical space and direct online communication with the physical audiences and live actors, influencing the route/action/outcome remotely.